Feasibility of producing sustainable solvents from wastepaper based carbohydrates

Celtic Renewables has developed a patented technology for the conversion of waste carbohydrates into Acetone, Butanol and Ethanol using the ABE process. CR is now seeking funding to examine the feasibility of exploiting the use of wastepaper as a low cost source of carbohydrate, rather than traditional sources of material such as Distillery and Agricultural wastes.